Fair and Transparent Vehicle Inspections with Explainable AI: Building Trust for the Future of Shared Mobility

Continuous vehicle monitoring is becoming essential across multiple sectors, including shared mobility, logistics, rental fleets, and commercial van operators. As fleets scale and utilisation increases, operators require accurate, consistent, and transparent ways to assess vehicle condition over time. Effective monitoring improves safety, reduces disputes, limits fraud, and supports better operational and insurance decision-making.

However, current approaches remain fragmented and inefficient. Manual inspections are labour-intensive, inconsistent, and difficult to scale. Existing automated systems are often hardware-heavy, expensive, or limited to exterior inspections. Many also lack transparency for end users, leading to disputes and reduced trust.

Tinpot Dot UK is developing an AI-based vehicle monitoring platform designed to enable continuous, software-driven inspection of vehicles, both interior and exterior, without the need for specialised hardware or physical scanners. Our lightweight AI models are designed to be cost-effective, scalable, and easily deployable across diverse fleet environments.

Through this project, we are delivering an integrated web platform alongside a mobile application. The web platform enables fleet operators and insurance partners to efficiently review, validate, and manage damage events. The mobile application increases transparency for drivers and vehicle users by guiding structured image capture, documenting vehicle condition, and reducing fraud risk through secure reporting workflows.

Our mission is to become a leading provider of AI-powered continuous vehicle monitoring solutions that enable fair, scalable, and transparent damage management for modern fleets.